Accelerating Discovery by Mining and Visualising Integrated Chemogenomics Data

Project Title: Accelerating Discovery by Mining and Visualising Integrated Chemogenomics Data
Name: Mark Forster
Orgaisation : Syngenta
Project Description:
This Syngenta and Rothamsted colaboration project, has a focus on extending the Ondex data integration toolkit by
adding 'chemical intelligence' to the existing software toolkit. This will provide enhanced capabilities for chemical
structure visualisation , and the ability to link together datasets of (for example) internal and external chemical
structure repositories. External datasets will include public chemical bioactivity resources such as the ChEMBL resource
hosted at EMBL-EBI. This will enhance the interpretation of internal chemical structure information, providing links to
public information on genes and proteins, allowing chemists and biologists greater insight into the mechanisms of bioactivity.
As the Ondex toolkit is available under an open source license, all enhancements will also be made freely available
to the scientific community as open source. This is intended to drive the adoption and uptake of the new tools and
capabilities and contribute to open innovation.